GLP-1 in the Olfactory Bulb - targeting sensory regulation of feeding behaviour (GLP-1OB)

Obesity and its associated health concerns, including type 2 diabetes (T2D), pose significant global challenges. The rising prevalence of these conditions underscores the urgency for innovative solutions. The olfactory system's influence on eating behaviour and energy balance has gained recognition. Olfaction plays a crucial role in detecting food composition, thus affecting feeding behaviour. At the core of this process lies the olfactory bulb (OB), which encodes food odors and controls the perception of food palatability. Mitral cells within the OB, connected to the hypothalamus, play a pivotal role in this process. Manipulating olfactory acuity impacts body weight and insulin sensitivity, underscoring the OB as a pivotal regulator of energy and glucose homeostasis.

Revealing the mechanisms through which the OB modulates feeding behaviour and energy balance is of valuable importance. Mitral cells express glucagon-like peptide 1 receptor (GLP-1R), a key pathway in metabolic regulation. Neurons releasing glucagon-like peptide 1 (GLP-1) in the OB (PPG^OB) have also been identified, but the exact role of this GLP-1 system in sensory regulation of appetite remains poorly understood. This research project aims to address the influence of sensory perception of food on the GLP-1 system in the OB and, together with the underlying neurocircuits, assess its effects on feeding behaviour, in both lean and obese mice.

The outcomes of this project hold substantial promise. Understanding the OB GLP-1 system's role in appetite regulation may offer novel obesity and T2D therapies. Minimally invasive delivery, like intranasal administration, could improve treatments. In conclusion, this project aims to shed light on the olfactory control of feeding behaviour through the GLP-1 system in the OB. By exploring these mechanisms, it aspires to contribute valuable insights to the field of metabolic regulation and potentially pave the way for novel therapeutic strategies.